A genome-wide association study of psychosis and its characteristic endophenotypes

GENETICS OF PSYCHOSIS AT PRESENT
Psychotic disorders affect 2% of the population and are within the seven leading causes of disability (WHO). Although psychotic disorders run in families and neuregulin 1 and dysbindin are promising candidate genes, unambiguous risk genes remain elusive. Genome-wide association allows testing hundreds of thousands of markers across the entire human genome in large samples and has successfully led to the identification of nearly 200 genes in 70 common illnesses like diabetes and heart disease. However, psychiatric diagnoses do not constitute easy traits for genetic research and I propose using biomarkers as an alternative. These biomarkers are quantitative biological traits characterising psychosis which are obtained by laboratory-based methods.

AIMS OF THIS PROJECT
To use a genome-wide scan to examine the association between genetic variation and
(iii) psychosis (in a conventional case-control design)
(iv) biological markers of brain function or structure that are characteristic of the disease.

WHAT WE PROPOSE TO DO
From twin and family studies I selected the most suitable psychosis biomarkers. These include deficits in memory and other cognitive abilities as well as changes in brain activity and structure measured by EEG tests and MRI scans. I organised an international consortium to obtain DNA samples and biomarker data from 7,000 individuals [1,500 patients, 2,500 relatives and 3,000 controls]. The USA ?Consortium On the Genetics of Schizophrenia?, a comparable independent study, provides an opportunity for replications. A genome-wide scan of this sample is almost complete and this will provide more than one million genetic markers in what is the largest and most comprehensive genetic study of a psychiatric disease to date.

I am currently in my final year of my post-doctoral fellowship (Department of Health) and I now seek support from the MRC to continue to lead the analysis of this highly valuable sample and to establish myself as an independent researcher in the process.

HOW THIS RESEARCH COULD HELP
Elucidation of susceptibility genes for psychosis and the mechanisms by which these genes convey risk for the disease will advance the understanding and treatment of psychosis.

Technical abstract
Background:
Although psychotic disorders are highly heritable and neuregulin 1 and dysbindin are promising candidate genes, unambiguous risk variant(s) remain elusive. Genome-wide association has successfully led to the identification of nearly 200 loci in 70 common illnesses with complex genetics. However, psychiatric diagnoses do not constitute optimal phenotypes for genetic research and I propose using biomarkers (endophenotypes) as an alternative. Endophenotypes are quantitative biological traits characterising psychosis which are obtained by laboratory-based methods.

Aims:
To use a genome-wide scan to examine the association between genetic variation and
(i) psychosis (in a conventional case-control design)
(ii) biological markers of brain function or structure (endophenotypes) that are characteristic of the disease.

Methods:
From twin and family studies the most suitable psychosis endophenotypes were selected: (i) cognitive deficits affecting verbal memory, digit span and block design performance, (ii) neurophysiologic deficits in the P300 wave from the human electroencephalogram, and (iii) neuro-anatomical abnormalities in whole brain and lateral ventricular volumes.

During my Department of Health post-doctoral fellowship I organised an international consortium to obtain DNA and clinical diagnoses from 7,000 individuals [1,500 patients, 2,500 relatives and 3,000 controls]. Of these a large proportion had cognitive, neuro-anatomic and neurophyisologic endophenotypes ascertained. The USA Consortium On the Genetics of Schizophrenia, a comparable independent study, provides an opportunity for replications.

I obtained a 2-year grant to fund the genotyping of this sample as part of the Wellcome Trust Case Control Consortium. A genome-wide scan using Affymetrix 6 is almost complete and will provide 1M SNPs as well as extensive copy number variation data. Analysis of quantitative endophenotypes can be performed in PLINK. Sib-pair, singleton and twin data will be investigated for association using the variance components methodology.

I now seek support from the MRC to continue to lead this psychosis consortium in the analysis of our highly valuable dataset and to establish myself as an independent investigator in the process.